AID: Attesting AI Discrimination

As data-driven AI methods develop rapidly within academia, industry, and government, the need to ensure AI does not harm individuals and groups when making predictions about them is of the utmost importance. While powerful, these methods carry with them a risk of discrimination and unfairness. Since data-driven AI methods typically operate in a non-transparent way, AI practitioners can struggle to identify and rectify unfairness. While bias mitigation methods have been developed, they do not necessarily prevent AI from making potentially harmful predictions. The main aim of this project is to reduce discrimination and other potential harm arising from data-driven AI methods.

The key research questions are the following: (i) How do data-driven AI techniques, combined with fairness metrics and bias mitigation methods, impact individuals and groups? (ii) How to define and measure the resulting impact on an individual and group? (iii) How to mitigate the negative impacts while also amplifying the positive impacts (especially for underprivileged individuals)?

To find answers to these questions, I will use open-source datasets and existing bias mitigation methods to investigate the relationship between those methods and their impacts on people, run simulations to better understand the impact of data-driven AI methods on the fairness of a system, and develop a machine learning model that adapts its decision-making to ensure fairness is maintained as society changes over time and responds to the model's decisions. The expected novel contributions are: (1) guidelines AI practitioners can use to choose bias mitigation methods appropriate to their problem, and (2) an algorithm that learns over time to ensure fair decision-making that minimizes negative impacts on individuals.

This PhD is relevant to the following EPSRC research areas: Artificial Intelligence Technologies, Human Computer Interaction, and Operational Research.